Organic Solar Cell Technology for Consumer Electronics

Cost and efficiency are yet the main barriers to widespread penetration of solar energy. Nyak Technology has developed a unique Atomic Layer Deposition (ALD) technology for nanostructured organic solar cells, which promises a substantial cost reduction compared to competing organic technologies through optimised materials utilisation and low-cost synthesis and device fabrication processes.